Are We International? Female Indian students' Integration in UK Universities

The proposed project will explore the integration of international Indian female undergraduate students in the UK university space. It investigates the students' experiences of integration as well as the challenges/ barriers to integration that these students may face.